Enhancing Labour Market Intelligence using Machine Learning

The proposed research focuses on applying novel and explainable AI approaches to enhance the current provision of LMI, with a particular reference to skills planning, forecasting and investment in training provision.